NOvA and DUNE Neutrino Oscillation Analysis

The recent discovery of the last neutrino mixing angle (013) has opened a door to discovering the pattern of the neutrino masses and whether neutrinos violate CP symmetry: two of the very last missing pieces of the standard model of particle physics extended to include neutrino masses. Neutrinos may provide the answer to the big question of why the universe is dominated by matter and not antimatter. With the NOvA experiment you will have the opportunity to compare data taken with a beam of neutrinos to those from a beam of antineutrinos, looking for differences. The physics reach of NOvA is unique due to its long 810km baseline combined with the high power and well understood beam of (anti)neutrinos. The DUNE experiment is building a huge liquid argon TPC prototype at CERN and you will have the opportunity to gain hands-on experience in commissioning and running the detector.